Optical neural networks for ultra-fast, low-latency machine intelligence

Machine intelligence, powered by artificial neural networks, is developing rapidly and entering all aspects of our lives. A novel paradigm in this field is offered by optics, where photons, rather than electrons, play the role of information carriers and computational agents. Optical neural networks promise to enhance both the power efficiency and speed of neural networks by a factor of 1,000-100,000\. Switching from electronic to optical neural networks will make machine intelligence much more accessible and environmentally friendly, thereby delivering direct benefits to society. More productive and energy efficient AI systems will democratise machine learning, making it more of value to socially-vulnerable groups.

OxONN in collaboration with the University of Oxford are creating the foundations for the next-generation of advanced optical neural networks. This consortium possesses world-leading expertise in optical computing and has developed game-changing technologies in optical-computing methodologies and hardware. In this project, the consortium will focus on developing the optical implementation of a primary component of any neural network - the optical matrix-vector multiplier, which will be superior to competing products in terms of productivity and scalability, and become OxONN's first MVP. In addition, a conceptually novel deep optics neural network system for computer vision will be developed. This system will allow a neural network to "see" and interpret objects directly, bypassing the need for converting an image into an electronic form. Such a system will have ultra-low latency and find applications in autonomous vehicles, remote sensing and intelligent robotics.

This highly innovative project aims to put the UK at the forefront of all-optical computing technology and position our country as the next global technology leader in AI systems for a plethora of applications.